Boxraw Labs (BXRL)

**Boxraw Labs: Powering the Future of Boxing Performance**

Boxraw is on a mission to revolutionise the world of professional boxing. Through Boxraw Labs, our developmental arm, we're creating cutting-edge AI and machine learning tools designed specifically for elite fighters and their coaching teams. These tools provide fighters with a crucial edge over their opponents by offering real-time insights into every aspect of their training. Imagine a training camp where every punch, pivot, and movement is analysed instantly---where fighters preparing for world championship bouts or blockbuster pay-per-view events gain insights that were once out of reach.

Boxraw Labs will set a new standard for fight preparation by integrating digital media and immersive technologies into training. Fighters and coaches will see their movements visualised in ways that provide a deeper understanding of performance. The technology will identify and analyse both the fighter's strengths and their opponent's weaknesses, allowing for data-driven adjustments and strategies. This data will empower fighters and coaches to make more informed decisions about fight tactics, preparation, and recovery, giving them a significant advantage in high-stakes events.

Our collaboration with boxing experts is integral to the project's success. These specialists will enhance our machine learning models by labelling footage with precision and providing insights on complex boxing techniques. Their expertise will guide the system's understanding of key tactics, from punches and combinations to defensive techniques like parries and slips. This human expertise will improve the AI's ability to interpret nuanced movements, ensuring more accurate predictions and analysis. Boxing experts will also assist with feedback to fine-tune the model over time, enabling the AI to adapt to new fight styles and emerging trends in boxing.

By working closely with boxing experts, Boxraw Labs shall create a system that doesn't just track punches but understands the intricacies of boxing, from movement patterns to ringcraft. This collaboration allows the technology to be tailored to the specific needs of professional fighters, delivering highly accurate and actionable insights.

Boxraw Labs isn't just developing tools---we are reshaping the way boxing is analysed and prepared for. By combining the power of AI with expert insight, we are unlocking new ways for fighters and coaches to use data to elevate performance. These innovations will transform the sport, bringing a new era of precision and strategy to boxing at the highest level.